Phosphate circularity: from dairy cow slurry to grassland agronomy

Animal slurry is rich in fertiliser nutrients and an attractive sustainable fertiliser replacing industrially produced ones to help agriculture, particularly the dairy sector, achieve its net-zero targets for emissions. Unfortunately, application of slurry to farmed land is time-consuming and environmentally sensitive. We plan to work with dairy farmers to re-design how they manage their slurry using safe, affordable and energy efficient technologies that are compatible with their existing systems. We aim to help dairy farmers use their slurry in an environmentally and economically sustainable way, helping to recycle essential nutrients for plant growth and use their grasslands for carbon capture.